Designing new international applications for a proven ‘visual-first’ technology platform

"This three-month duration customer-centric design project will seek to prototype new products for non-UK markets, leveraging existing technology and know-how developments made by Triopsis in the UK market.

We will explore markets outside the UK to locate markets and applications where a platform with these features can be developed into applications which add considerable value to customers in asset-intensive environments. Although we have a robust group of case studies from the utilities market, we will not set out only to look for utility industry applications outside the UK."